V-TECT Outdoor Motion Detector

Motion detectors are essential features of alarm systems. Passive infrared sensors detect coarse changes in thermal energy (i.e. moving objects). When used outdoors they are vulnerable to sporadic sensing from changes in the environment (e.g. moving animals, swaying foliage); false alarms are commonplace. GJD Manufacturing Ltd plans to overcome this by developing V-TECT, a smart sensor system with intelligence and optimised control.